Cardiff University and AquaSpira Limited

To transform the water pipe industry by raising the profile and uptake of composite piping by providing technological knowledge to product performance.This will provide a platform to demonstrate the superior characteristics of the product.